A quantum photonics PDK

Integrated quantum photonics offers a scalable platform for many emerging quantum technologies, such as quantum communications and quantum computing. Critical to its success is the development of tools used for the optimisation of fabrication tolerant components which can enhance the control of quantum states on chip and mitigate errors leading to high photon losses. Such tools would be a key enabling feature in the development of photonic quantum logic circuits, offering much greater scalability. The UK has considerable academic expertise in these areas and is well positioned to move forward, however, the complete supply chain to convert research into commercial success is lacking. Our vision for this project brings together a consortium from all areas in the UK supply chain of integrated quantum photonics in order to overcome a key issue and establish the UK as a leader in photonic quantum technologies. Our approach is based on the optimisation of fundamental photonic components, the building blocks of quantum logic circuits and quantum communications transceivers, with a key focus on mitigating fabrication imperfections. Our project plan will develop this capability and demonstrate its potential for the integrated quantum photonics industry in the UK.